Hydrodrive Energy Cell - Improving Air Quality to Reduce Respiratory Related Symptoms Through Mitigation of Particulate Diesel Emissions

**HYDRODRIVE - IMPROVING URBAN AIR QUALITY**

After 10 years of research and development a cutting edge technology has emerged!

The Onboard HydroDrive Energy Cell, built by Smart-H, a British Company, produces Hydrogen-on-demand. The technology is fitted to HGVs, buses and plant machinery, Hydrogen (98% purity) is produced and then fed into the engine air intake. The result is an improvement in combustion and lowering of carcinogenic particulate emissions.

**HYDRODRIVE FOR HEALTH**

PM2.5 emissions from diesel exhausts on trucks, buses and plant machinery contain high levels of black carbon, which has been found to be 4 to 9 times more deadly than other types of PM2.5\. It is a serious issue to human health worldwide in both respiratory and cancer related diseases.

The Smart-H HydroDrive significantly reduces these harmful gases when fitted to any diesel engined HGV, bus or plant machine; in some cases to zero within a relatively short period of time.

The product itself is an onboard vehicle En-cell (Energy Cell) that produces pure Hydrogen in small amounts using the power from the diesel engine. Firstly, by connecting the HydroDrive to the power, the En-cell begins to produce pure Hydrogen, which is then naturally drawn into the air intake of the diesel engine. A mixture of this Hydrogen and diesel are combusted causing a more efficient, leaner, greener burn, that makes the emissions far cleaner, giving increased engine power and even improving mpg.

Large diesel engined HGV's, buses and plant machines are all expensive to buy and maintain. With that in mind, the HydroDrive is fitted in such a way that it is unobtrusive and non-invasive, taking less than 2 hours to install, meaning the vehicle does not need any engine or bodywork changes and is off-the-road for only a morning.

As an environmental company producing a totally green product, Smart-H have given great thought to the build of the En-cell and the method of producing Hydrogen at such a high purity level. The stainless steel single cell inside the unit is made from recycled materials, the heavy duty plastic body also and the Green-Chemistry (the catalyst -- it's a liquid) is non-toxic and contains food grade ingredients. It is truly a 'green machine' from a Smart green company!

The technology is totally tax deductible under current UK accounting regulations.